Reasons of Higher Orders: On the Exclusionary Model of Legal Rules

Research Question: The fundamental question the research will seek to address is whether the existence of legal rules is a second-order exclusionary reason for agents to refrain from acting for moral reasons that are excluded by those rules, as Joseph Raz has famously argued.
Background: The core thesis of Raz's influential account is that legal authorities issue rules, with which subjects have a legal obligation to comply, in order to better conform to their pre-existing moral reasons. To support this claim, Raz has introduced two overlapping distinctions. The first one is between first-order and second-order practical reasons. First-order reasons are ordinary reasons to act. Second-order reasons are reasons to act for some reason; second-order exclusionary reasons require specifically an agent to refrain from acting for a reason. The second distinction is between reasons for conformity and reasons for compliance. A reason for conformity is a first-order reason requiring an agent to perform an act; thus, one conforms to such a reason if one acts as this reason requires regardless of one's motives. A reason for compliance is a combination of a first-order reason militating for an act and a second-order reason requiring action for that very reason; thus, one complies with a reason for compliance if one acts as the reason requires and also takes this reason as motivation for his action.
Based on these distinctions, Raz has argued that our moral reasons are typically reasons for conformity. In this light, one way for us to conform to our moral reasons is not by trying to comply with them directly, but indirectly, i.e. by attempting to comply with legal rules, which combine a first-order reason requiring an action and a second-order exclusionary reason excluding the underlying reasons against the action required. This is the exclusionary model of legal rules.
Methodology and Objectives: There is a significant amount of research to be conducted on the distinctions Raz introduces to argue for this model. The proposed research shall first contest the soundness of those distinctions. It shall begin by scrutinising Raz's arguments in favour of treating moral reasons as reasons for conformity. Drawing from the Kantian idea that people ought to show through their actions an attitude of respect to other persons, the research shall examine whether moral reasons do not simply require actions (as the idea of reasons for conformity suggests), but rather actions performed out of the right motives. If this proves to be the case, it will be alternatively investigated whether moral reasons are better understood as reasons for compliance. Given that this category of reasons involves second-order reasons, the introduction of the latter concept will also be inspected. In this respect, the research will challenge Raz's claim that the phenomenology of reasons provides support to the notion of second-order reasons. If the introduction of second-order reasons is persuasively denied, then the concept of reasons for compliance as a combination of first-order and second-order reasons could be refuted too. Building on this line of reasoning, it shall be examined whether the justification of rules put forward by Raz holds up without these distinctions underlaying it or whether alternative models can provide a better account for the function of rules. One such alternative could be the 'summary conception' of rules, firstly elucidated by John Rawls. Although much ink has been spilled about the 'practice conception' of rules, which was the alternative conception proposed by Rawls, not the same attention has been given to the idea of rules as heuristic devices that summarise conclusions of our deliberations about what we ought to do in specific cases. Against this background, the research shall take up the final task of examining if the summary approach accounts for the range of cases that the exclusionary model allegedly captures...